Edinburgh Napier University and Democracy Counts Limited KTP 22_23 R5

To develop a trusted end to end verification process for citizens and candidates in the electoral registration process which leads to trusted and transparent elections.